Coyly Against Literature: The Contradictions of Affect in Contemporary Poetry's Critique of Economy

This thesis argues that contemporary poets in the UK and US use the ambivalences of affect to enact critiques of capitalism. Surveying poets from the 1970s to the present who experiment with lyric form and the representation of labour, this project demonstrates the centrality of affect to the way these writers interrogate aesthetic autonomy and capitalism's systemic production of inequality. Drawing on new Marxian theory and aesthetic theory, I propose new models of interdisciplinary thinking across poetry and economics hinging on the ambivalences of 'coy' and 'sincere' affect.